City St George's, University of London and Airborne Composites Limited KTP 23_24 R2

To apply machine vision, sensor technology, machine learning and Artificial Intelligence tools and methodologies to optimise a composite manufacturing production system, focusing on niche and customised manufacture.